LAEP to Net Zero

**GM's LAEP to Net Zero** project seeks to accelerate the deployment of regional local area energy plans (LAEPs) across the Greater Manchester Region.

The LAEPs indicate a need to deliver cr£1.9bn of new investment above and beyond business-as-usual activities over the next 5yrs. This project will develop an integrated and replicable plan on how to deploy low carbon technologies at scale breaking down barriers and siloes across finance, customer engagement, supply chain, and the policy and regulatory environment.

This project will consolidate the findings from initiatives and programs previously undertaken within GM and across the UK.

We expect this integrated view to develop innovations in the following areas:

\***Financial Innovation:** Commercial and contractual models for local power purchase agreements and CfDs that can be accessed by developers and owners of Low Carbon Technologies (LCTs); new financial models to support investment in LCTs

\***Service Innovation:** new consumer propositions, services and tariffs that exploit these commercial structures and enable consumers to buy and operate LCTs

\***Market Innovation:** technical, commercial and governance designs for a market platform to support interoperation and data capture across a range of LCTs, thus enabling OEMs, suppliers and other energy system innovators to bring new products to market

\***Partnership models:** development of models that give assurance of long-term demand for LCTs that enable OEMs and installers of LCTs to develop skills and supply chains for their equipment

This project is about identifying and targeting the remaining missing links between those existing projects and teams to generate a single, accessible whole systems, place-based framework for action that can be replicated across the UK.